An end-to-end online auditions platform with integrated AI to streamline the casting process and slash production costs

Finding Somebody Limited (FindingSomebody) is a UK filmed entertainment SME with a core project team of Graham Beswick (Project Lead), Mark Summers (Casting Lead), Eduard Erwee (Technical Lead) and Benno Raeber (Regulatory Advisor). FindingSomebody is seeking funding to develop a first-to-market, end-to-end online auditions platform, optimised with integrated bidding software, AI screening and on-platform payments. FindingSomebody's innovative use of AI to screen self-tapes will reduce admin in the casting process, thus improving work--life balance, slash overall production costs and automate non-biased talent filtering. This will improve access to opportunities and representation for underrepresented groups in the entertainment industry. Its solution aligns with the government's UK Innovation Strategy, designed to make the UK the centre of innovation for tech and talent.